Hybrid quantum interface

This project seeks to develop next-generation hardware for quantum networking by using atomic ensembles coupled to superconducting microwave circuits to generate, store and entangle photons in a single chip-based device. This offers a direct route to the creation of scalable quantum networks, in addition to future integration with ultra-fast superconducting qubits to enable distributed quantum computing.